Targeting oral biofilms for improved oral health

Oral biofilms are complex structured communities of microbial cells that are attached to various surfaces, including teeth, gingiva, tongue, and palate. Mondelez is interested in developing fundamental understanding of oral biofilms in relation to their initiation, structure, interactions between community members so as to identify technological approaches to modulate these biofilms to help avoid undesirable effects. The development of robust model systems to test oral treatments and understand modes of action is viewed as a critical first step. Understanding the mechanical aspects of chewing gum and its impact on biofilms is an area on which limited information exists, but has a potential for a high impact, especially when combined with other effectors.